High-Throughput Diagnostics with Chiral Plasmonic Assays

Biological structure of proteins determines their functionality. It dictates how the proteins interact with other molecules, which is significantly important in medical diagnostics that use proteins to detect markers for disease or modern therapeutics where drugs will interact with proteins in the body. Determining the changes to a protein structure can be extremely useful in improving diagnostic capabilities by simplifying current chemical tests so that clinicians can get results faster and with added information about how the proteins interacted. This can improve their ability to diagnose patients and provide appropriate medication immediately. With the inexorable emergence of antimicrobial-resistant pathogens, this would be extremely useful to curtail excessive antibiotics. However, determining the structure of a protein requires detailed, tedious and expensive techniques such as x-ray crystallography. Optical spectroscopy techniques are not sensitive to the entire structure of a protein and all these methods require large sample quantities, eliminating their use for rapid routine diagnostics. I propose to develop and exploit a new class of label-free biostructure sensitive tests (assays) for diagnostics based on the novel phenomenon of chiral plasmonic sensing. This technique, discovered through EPSRC funded research, is capable of rapidly sensing conformational (structural) changes in a monolayer of biomolecules. The proposed "Chiral Plasmonic Assays" (CPAs) will enable applications such as detection of multiple pathogens and improve drug discovery techniques. These unique assays will use conformational changes to detect biophysical activity and provide insight into the behaviour of the molecular structure for rapid routine diagnostics. CPAs will be sensitive to picomole quantities of the target in clinical samples (blood serum, saliva) without complex flow systems, hence overcoming the limitations faced by current optical techniques such as surface plasmon resonance. CPAs will mitigate the need for multiple chemical steps that are required in popular chemical assays and require minute sample quantities without multiple reagents and problems like cross-reactivity. Using unique templated plasmonic devices pioneered in Glasgow, made using the same technology as Blu-ray discs, chiral plasmonic assays will be low-cost, high-throughput diagnostic kits. This innovation will use rapid imaging tools developed through funding from QUANTIC (EPSRC) with industrial partners HORIBA Scientific and cutting-edge customisable protein technology developed by industrial partner Avacta Life Sciences to achieve highly multiplexed diagnostics. In particular, this research will develop CPAs to detect diseases like sepsis, a leading cause for hospital deaths and invasive aspergillosis, a fungal infection that plagues cancer patient undergoing chemotherapy. This technology will penetrate into the label-free diagnostic market (>£1 billion by 2022) and in vitro diagnostics market worth over £40 billion, supporting UK's position as a leader in healthcare technology. This fellowship will enable myself to dedicate my time and provide resources to develop and prove this revolutionary new diagnostic platform that will fuel my entrepreneurial ambitions to change our current approach to biochemical diagnostics.

Potential impact
The innovation of chiral plasmonic assays is a new paradigm in biosensing. This concept can revolutionise how biophysical interactions are detected impacting diagnostics that span over multiple biologically relevant applications. The direct output of this fellowship would have significant impact on healthcare through the prominent applications of medical diagnostics that will aid clinicians in making improved decisions in shorter timescales, hence improving quality of patient care. With the undesired emergence of antimicrobial-resistant pathogens, such technology can aid to curb the use of unnecessary antibiotics as outlined by the world health assembly in 2015. The research focuses on five specific cases that are examples of where CPAs would benefit healthcare by better informing clinicians. These include:
1) Sepsis, a leading cause of hospital deaths and severe morbidity Research in rapid diagnostics of sepsis is a high priority.
2) Invasive Aspergillosis (IA), a life-threatening fungal infection in patients with a weakened immune system. Unable to rapidly detect IA, clinicians prescribe broad-spectrum antibiotics to safeguard patients risking growth of antimicrobial resistance.
3) Streptococcal infections are common bacterial infections behind a wide range of upper respiratory tract infections that can be difficult to distinguish from viral infections and requiring time consuming laboratory for diagnosis.
4) Clostridium difficile infections (CDI), a bacterial infection and one of the leading causes of hospital deaths in the UK and US. Particular hypervirulent strains are significantly dangerous and a problem for infection control requiring rapid diagnostics for CDI.
The NHS UK spends approximately £22 billion per year on goods and services. Rising demands and associated costs are being fuelled by an aging population, increase in chronic disease and higher expectations to name a few. With tightening budgets and global uncertainty, the need for reducing costs and improving efficiency in the healthcare system is paramount to insuring its survivability over the next few decades. CPAs can assist by reducing the overall diagnostic costs. An efficient low cost highly multiplexed system would not only reduce costs for individual tests but also reduce the burden on staff.
Furthermore, as modern therapeutics shift towards the use of protein and biomolecular therapeutics (biopharmaceuticals), optimisation of the protein behaviour (that is dependent on the structure) against targets is essential. Once again, a rapid biostructure sensitive assay would reduce optimisation time and costs. This would trickle down to reduce costs of the drugs as well. Hence, use of CPAs as a cutting edge tool for improving current drug optimisation methods would benefit healthcare.
CPAs will exploit a label-free diagnostics market expected to be worth >£1billion by 2022. The in-vitro medical diagnostics market is expected to be worth over £40billion by 2021. Successful products such as CPAs would bring significant revenue to the UK economy along with prospective jobs. It would enhance UK's standing as a global leader in healthcare technology.